Understanding the antiviral mechanisms of store operated calcium entry against influenza A virus, rotavirus and respiratory syncytial virus

This proposal aims to understand the antiviral properties of a specific host calcium signalling gateway, store operated calcium entry (SOCE), against a number of respiratory and alimentary viral pathogens that are important to animals and humans. Hitherto viral co-infections are poorly understood; this PhD project will also provide opportunity to explore the antiviral impact of SOCE on viral co-infections. Influenza virus infection in mammals is primarily a respiratory disease whereas in avian species the alimentary tract is the main target site of the virus. Rotavirus infection, on the other hand, is a common cause of gastroenteritis in young mammals; however the virus has been detected in the respiratory tract. Respiratory syncytial virus (RSV) is an important pathogens of neonates of ruminants and humans. Using human and porcine respiratory epithelial cells, we expect to generate underpinning knowledge that will help us appreciate the protective effects of SOCE against these important pathogens. It will also improve our understanding of host resistance mechanisms which could identify novel intervention strategies.